Translation theory in the post-Stalin period

The student will investigate their hypothesis that the literary approach to translation theory, which involved comparisons between foreign and Russian literary traditions, became politically suspect after Khrushchev, promptingthe linguistic approach to translation theory to become dominantfrom the 1970s onwards.